Novel anti-viral protective clothing for healthcare applications

2Dtronics will create protective clothing for front-line workers and others in the UK's battle against COVID-19 as well as for further virus outbreaks. The company will use textile engineering techniques to produce a robust and effective anti-viral coating which can be applied to a range of protective garments worn by medical and support staffs.We will use our background in textiles, and experience in advanced materials to combine known anti-viral materials in a novel formulation which will improve effectiveness and increase durability. We will use modern textile production techniques to produce a fabric which can be formed into high performance protective clothing rapidly and at a low cost.

Our mission is to reduce the rate of person to person transmission by providing front-line healthcare workers with protective clothing that can kill viruses on contact in the dynamic healthcare setting in which front line workers must do their jobs.

During the extension for impact period, our objective is to perform commercialisation activities of the protective clothing developed from this project, which will create positive societal, economical and environmental impacts of our project. We expect to validate our business models with potential customers to enable rapid transition of the technology to the market.